Birmingham City University and Sherlock Healthcare Services Limited

To transform the care support for the service users through Auxilio, a novel platform incorporating innovative multi-sensor systems and data visualisation.